ROLE OF SURFACE PROTEINS IN CLOSTRIDIUM DIFFICILE INFECTION

Clostridium difficile is a bacterial pathogen, known as a ?superbug?, that can cause serious diarrhoeal disease. Infections are common in hospitals where patients treated with antibiotics are susceptible to infection with C. difficile. Infections are difficult to treat and there is no vaccine. The bacterium colonises the gut for many weeks, but how this is achieved is not known. We will use bacteria altered in defined ways to identify the components of the bacterial cell that are required for colonisation. This will be done by infecting mice with the mutant bacteria and analysing how the infection proceeds. We will take the important parts of the bacterium and use them to construct vaccines which we will test in the mouse infection model. Thus the work will not only increase our scientific knowledge of this important pathogen but may be the first stage in development of an effective vaccine against C. difficile disease

Technical abstract
Clostridium difficile is a highly problematic pathogen that causes serious enteric infections, largely associated with antibiotic therapy in hospital environments. Treatment relies primarily on administration of metronidazole and/or vancomycin, but these are often ineffective and relapse is common, contributing to thousands of deaths annually in the UK. We know little of how the bacterium colonises the gut - an essential process for growth and release of toxins that cause tissue damage and severe diarrhoea. There are no vaccines at present, and those in development target the toxins and not the bacterium. We will use a recently described mouse model of infection in combination with a panel of defined C. difficile mutants in cell wall proteins (CWPs) to identify proteins that contribute to successful colonisation of the gut. Studies of colonisation are best performed in the mouse, as the hamster model of acute infection is very rapid and does not parallel the typical infections seen in the clinic. Our preliminary data in mice indicate that at least two CWPs, CwpV and Cwp66, are involved in either maintenance of colonisation in mice or in re-establishment of infection in the presence of inciting antibiotic. We will refine the mouse model to facilitate co-infection of wild-type and mutant bacteria, which will allow us to determine the relative fitness of defined mutants compared to wild-type bacteria. We will examine a number of mutants, focussing on a family of 30 CWPs and the type IV pili, together with other proteins that may be identified through on-going genome sequencing projects. Finally we will construct experimental vaccines based on promising cell wall proteins and examine their ability to induce an immune response that can reduce or prevent colonisation of mice with wild-type strains. Knowledge of which CWPs are involved in infection is crucial to further our understanding of the pathogenesis of C. difficile and in the design of novel therapeutic strategies for detection, prevention and treatment of disease. Our experience with Clostridial cell walls, genetics and vaccine development means this project has a high chance of success.